Developing a culturally fair framework for measuring the development of tool innovation across cultures

We often hear that humans are 'the great tool users'. Our ability to create and use tools sets us apart in the animal kingdom. All human cultures make tools and no other animal uses tools with the complexity and diversity as us. Our homes, smartphones, biomedicine, and transport are products of tool innovation. It is particularly puzzling then that children seem to remarkably bad tool innovators. Over a decade of intense research has shown that children find making simple tools strikingly hard, and they fail to solve tool innovation tasks that crows or orangutans can easily do so. As a result, many have concluded that children are 'poor innovators'.

The flagship measure of tool innovation in children is the hook task. This requires reshaping a pipecleaner into a hook to fish a basket from within a transparent tube. This task was originally developed for western children (predominantly UK, USA and Germany), where almost all 4-5-year-olds fail, over half of 7-8-year-olds are unsuccessful, and even a third of 11-year-old children in these populations fail. The hook task has been subsequently administered to children in several non-western cultures. Results show that these children also struggle, and that those in remote small-scale societies (e.g., Congo, South Africa, Vanuatu) show much lower success rates than western children. Indeed, in some populations, no children at all were successful.

However, taking tasks that are developed for western children to non-western populations is almost certainly biasing results and leads to erroneous, potentially damaging conclusions. For example, some researchers suggest that lack of schooling or differences in cognitive flexibility (the ability to switch between tasks and actions) may explain why non-western children struggle so much at tool innovation. But, there are lots of reasons to suspect that children outside of postindustralised populations should be equally or more innovative with tools than western children. Children in western populations are often exposed to materials such as pipecleaners and plastic tubes from a young age, while the non-western children had never seen them before. Likewise, children in the postindustrialsed west are exposed to (increasingly digital) premanufactured toys and structured educational systems in which they engage in tool use under close adult supervision. This reliance on premade toys and learning tool use from adults may reduce opportunities for developing innovative skills. Conversely, children in non-postindustrialed societies typically have less exposure to premanufactured toys and frequently engage in self-initiated learning. Indeed, anthropologists have shown that children in small-scale societies are highly innovative, making and modifying tools in play and work. This suggests that in contrast to studies using the hook task the environments these children develop in may in fact promote tool innovation skills.

This project will develop, for the first time, culturally fair measures of tool innovation for 4-12-year-old children in four geographically and culturally diverse populations; urban Western children (UK), two small-scale subsistence societies (Congo) and a rural Indigenous population (Australia). With with a team of experts it will first establish appropriate measures of tool innovation for each culture by observing children to study the natural contexts in which they engage in making and using tools and interviewing local community members to understand how and when they use and value innovation. This data will be used to design culturally grounded tool innovation measures, carefully refining them through piloting and community feedback to ensure they are the maximally appropriate. We will then administer them to all populations to fairly study how tool innovation develops across the world. Crucially, the entire project process will be documented so future cross-cultural researchers have guidelines to improve their research.